Understanding public opinions of conservation

This project will examine current public opinion about conservation actions and investigate where, how and why public opinion is sought and used by different conservation organisations